The role of digital technologies in supporting the acquisition of foundational skills in primary school children post conflict.

Aims: This studentship is collaboratively funded by the ESRC and Save the Children. It aims to advance conceptual understanding and recommendations of how to embed digital technologies within global education programmes to best support foundational literacy, numeracy, and social-emotional learning (SEL) amongst primary school children post conflict.
Background: Digital personalised learning (DPL) technologies are being employed globally to support the acquisition of foundational skills - literacy, numeracy, and SEL - that are usually taught during the first four grades of primary school and are vital for success at school, work, and life. DPL technologies that adapt to individual needs can support improved literacy and numeracy instruction for children in a range of educational settings, including low-and-middle-income countries (LMICs) (Abrami et al., 2014; Piquette et al., 2014, Pitchford, 2015; Pitchford et al., 2019; Major et al., 2021). However, most DPL technologies focus on literacy and numeracy only, without targeting SEL, so it has yet to be established if these technologies also promote SEL, a critical component of foundational skills. If DPL technologies are shown to promote SEL, they could be particularly effective for primary school children who have experienced conflict, as refugee children face social and emotional challenges in educational settings post conflict (Hek, 2005; Dryden-Peterson 2015).
UNESCO (2023) estimate that 25% of children live in conflict or disaster-stricken countries and that 127 million children living in crisis-affected countries do not attend school. Many of these children live in LMICs where it is estimated that 70% of 10-year-olds cannot understand a simple written text (World Bank, 2022). With prolonged conflict, many flee violence and cross international borders to find safety in another country. To ensure these children acquire foundational skills, it is critical they access quality education in host countries. Yet many refugee children experience poor literacy and numeracy instruction in their first country of asylum through reliance on whole-class instruction (Dryden-Peterson, 2015). The personalised design of DPL technologies may make them suited to supporting children's individual development and integration needs within a host school.

Planned research: This study addresses two key research questions:

RQ1 - Do digital personalised learning technologies designed to promote foundational literacy and numeracy also support the acquisition of SEL?

RQ2 - How can digital personalised learning technologies best support refugee children post conflict to acquire foundational skills?

The research will use a mixed methods approach, including a content analysis, systematic review, and intervention study. The content analysis will identify gaps in the provision of SEL in digital foundational learning programmes and assessments of SEL for use in the UK and LMICs, while the systematic review will identify how DPL programmes can be employed to support the acquisition of foundational skills for refugee children post conflict. A quantitative study will then determine the extent to which DPL technologies can support refugee children post conflict to acquire foundational skills, comparing two different educational contexts. This will include a comparison of Ukrainian refugee children being hosted in the UK and a LMIC that hosts refugees from a neighbouring conflict zone.
Expected outcomes and impact: This research will be instrumental in informing the work of Save the Children and has potential to lead to new service provision and/or programme development. There is also the opportunity to support evidence-driven policy change within ministries of education, as DPL technologies are embedded within primary education policy.